FUELPHORIA - Accelerating the sustainable production of advanced biofuels and RFNBOs - from feedstock to end-use

FUELPHORIA will demonstrate the establishment of sustainable complete value chains for advanced biofuels and RFNBOs for providing Europe with sustainable, secure and competitive energy supply schemes. The project will practically showcase a portfolio of nine complete Value Chains which will be set up and tested in real environment contexts with the active participation of all key players including: the feedstock suppliers (two biogas plants, a winery plant, an urban waste treatment plant); the technology providers who will convert through chemical, electrochemical, biological, thermochemical, and photobiological processes the feedstock (CO2, digestate, urban/ municipal biowaste) into an array of advanced biofuels and RFNBOs (light to long parafins i.e. CH4, medium/long chain hydrocarbons, esters i.e. biodiesel, and light alcohols i.e. ethanol, methanol) that meet quality specifications as defined by the end-users in the transport sector (aviation/maritime, road transport) and in the power production sector (gas or oil fired thermal plants), through four DEMOs in Europe (Belgium, Spain, Greece) while European export potential through international collaboration with Africa is also envisaged. Special emphasis will be also given to the logistics around the fuel production systems, i.e., for the sustainable supply of feedstock and the efficient transport of the final products to their end application. To do this, across the FUELPHORIA project the value chain approach is combined with the Life Cycle Assessment approach in order to not only consider all the different stages of the value chain from feedstock to end use but also to explore how the value chain operates as part of a larger system. FUELPHORIA will define and setup business models and marketing concepts and prepare market entry of the technology solutions as well as of the end-products, and will develop policy recommendations for realising the energy system transition potential.